Sustaining their family, community and nation. Who are our farming households? Developing a farming-household typology in England & Wales using AD|ARC

Farming plays a crucial role in the UK, supporting food security and contributing to economic growth, whilst preserving and shaping our landscapes, natural habitats, and wider environment. Farming households, in which the family home is woven into the fabric of the business, are often deeply rooted in their communities, contributing to the social cohesion of rural areas. The interplay between the farmer, farm household and farm business is significant, due to colocation of living and working spaces and the contribution (paid and unpaid) of family members to farm work. In the context of unprecedented challenges facing farming households, due to the combined pressures of climate change, exit from the EU, policy shifts and profit margins that are increasingly modest and volatile, the viability of many farms is uncertain. Policies designed to support the sustainability of farming are multiple, although developed with little knowledge about the intricacies of farming households or family wellbeing, including the varied impact for communities. Developments in the availability of population-scale administrative data on farming households holds the promise of filling these knowledge gaps. However, administrative data has rarely been used to advance knowledge about farming households. To-date, most empirical data used to develop national policy has related to farm business activities with little regard to the human dimension underpinning farming communities.

My vision for the research is to deliver a new farming-household typology based on characteristics of the farmer (individual(s) within the household reporting their main occupation as 'farming'), farm household (all children and adults living in the household) and farm business (registered to the farm household), and subsequently identify patterns in policy engagement and health vulnerabilities. This will be achieved by utilising the Administrative Data | Agricultural Research Collection (AD|ARC), with additional health data linkages for Wales (detailed below). The population will comprise of all household members in England and Wales who lived at an address for which a farm business received a subsidy payment under the Single Payment Scheme in 2010. The findings will provide vital insights for policymakers, farming unions and third sector organisations by providing: a comprehensive profile of farmers, farming households and farm businesses; and initial insights into the policy engagement and health vulnerabilities of different types of farming households.

The project aims to assist policymakers, markedly those charged with the delivery of agricultural policies in England and Wales by providing a nuanced understanding of farming households through a new typology. In particular, it is anticipated this new typology will allow policymakers to refine proposals and inform a more equitable approach to policy intervention by offering a nuanced understanding of the socio-economic and business characteristics of farming households. This understanding will aid policymakers and farming stakeholders in anticipating the diverse impacts of policies across different farming sub-groups. Additionally, researchers using ADR UK data assets will benefit from methodological insights and open-access code, enhancing survey sampling strategies and qualitative research designs. The new farming-household typology may facilitate the development of population indicators for comparing farm and non-farm rural households. Lastly, planned knowledge exchange activities will foster new collaborative opportunities between academia, government, and the public.